Understanding and Managing Polypharmacy

The current title for this project is Understanding and Managing Polypharmacy. Officially, according to most governmental guidelines, Polypharmacy describes an individual that has been prescribed ten or more medications at any given time. However, in reality, any individual who is taking four or more medications can be included within the Polypharmacy framework. Presently, I will be examining the Scottish Government's guidelines on Polypharmacy, The Scottish Government Model of Care Polypharmacy Working Group, as they are the first to tackle the issue of Polypharmacy in great depth throughout the world. These guidelines deal with Polypharmacy and its links with frailty/geriatric care and will be the focus of my research at present. New guidelines comparing Polypharmacy and individuals with multi-morbidities will be introduced, in the near future, and my research will include this new information when released to the public.

The aim of my research is to examine the effectiveness of the Polypharmacy Guidance in helping physicians, and other medical professionals prescribing multiple medications to individual patients. With the assistance of these guidelines, they can monitor the drugs assigned to their patients, assess each drug and its necessity to improve their patients health. A new Polypharmacy app has been introduced by the Scottish government to allow medical professionals to implement a '7-step process', a step-by-step procedure of how physicians can assist patients with Polypharmacy and how best to determine the requirement of the medication for the individual in question.

The overall plan is, once my initial research of the Polypharmacy Guidance and its role in Patient e-health is complete in year 1, I will within year 2 and/or 3 of the project, visit hospitals and interview medical professionals within the field of primary and secondary care who utilise the Polypharmacy app/guidance with their patients to investigate its effectiveness for real-world application in the medical care. Furthermore, I will work through Polypharmacy datasets to detect firsthand the scale of the Polypharmacy problem. This research will all be used to enhance the guidelines set out by the Scottish government and create a more user-friendly app for physicians to lower, or at least, improve the extent of Polypharmacy prescribing within the medical profession.

All the information in this summary is subject to change, in future. This is just a rough outline to describe the direction that my research is going, at this stage in my PhD.